In-Process Monitoring of Laser Sintering

Metal powder bed fusion, most commonly known as metal 3D printing, allows the manufacture of complex, optimized and lightweight components otherwise impossible to manufacture with traditional methods. This method of manufacture is more prone to generate defects such as cracks and voids. This project plans to utilize Acoustic Emission to monitor the mechanical energy released by cracks and voids during the build process. The project aims to develop a detailed understanding of the acoustic signatures of developing defects and to work towards the implementation of a process control system capable of detecting critical flaws and stop individual builds, which will greatly reduce material waste and aid with part redesign. This project directly aligns with two EPSRC themes control Engineering and Manufacturing Technologies.